Utilising Non Pressurised Gas Separation Membranes for Carbon Capture and Storage Onboard Marine Vessels

This project will explore the feasibility of an innovative onboard carbon capture system for commercial maritime vessels, combining advanced membrane technology with liquefaction and storage processes. The system is designed to remove carbon dioxide (CO2) directly from a ship's exhaust gases, convert it into liquid form, and store it onboard for later offloading and reuse.

The feasibility study is led by UK-based Liquid Gas Equipment Ltd, in collaboration with partners Aqualung Carbon Capture UK Limited and Larvik Shipping AS. Aqualung is the technology provider behind the patented non-pressurised membrane system, while Larvik Shipping is a specialist vessel operator with decades of experience transporting liquid CO2 across Europe.

The proposed system has several advantages over traditional carbon capture approaches. It is modular, energy-efficient, and free of hazardous chemicals, making it suitable for retrofit on existing vessels with limited space and power availability. This makes the solution particularly relevant for a wide segment of the global ships that may not be able to transition to alternative fuels.

During this project, the partners will develop a full system design tailored to one of Larvik's operational ships. The study will include emissions modelling, energy and space assessments, safety and regulatory reviews, and a commercial roadmap for future demonstration and deployment.

By supporting the development of a practical and scalable onboard carbon capture system, this project contributes to the UK's leadership in clean maritime innovation and the global effort to reduce greenhouse gas emissions from the global shipping industry.